Combining multiomics to develop new bioinformatics approaches for personalized medicine

The identification of genes and genetic variants responsible for human disease and the interpretation of their function within a biological network is a crucial step towards personalized medicine and the discovery of novel biomarkers. DNA sequencing projects from individual research groups and the 100K Genomes Project at Genomics England are providing an unprecedented amount of DNA sequencing data that need to be analysed, to derive biologically meaningful information. This task cannot be performed manually and requires computational resources.Recent major developments in the field of 3D protein modeling with
AlphaFold, and the unprecedent wealth of information now available on gene expression in human and model organisms, are allowing an expanded
use of multiomics for developing new prediction algorithms that will identify genes and genetic variants, which may disrupt protein function/structure
and biological pathways.
In this project you will exploit available information on gene expression,
protein-protein interaction, and three-dimensional protein structure data
experimentally determined or modelled by the in-house Phyre2 homology
modeling software and/or the deep learning algorithm AlphaFold. You will
integrate these with multi omics data to develop new robust bioinformatics
algorithms for predicting the effect of genetic variants and identifying new
candidate genes for human disease. You will apply these new bioinformatics
approaches to genomic and clinical data to interpret their biological
relevance. You will have the opportunity to develop effective visualisation
web tools to make these new algorithms available to the biomedical
community. You will work closely with clinicians to design bespoke
approaches to ensure the effective clinical utilization of these new
bioinformatic resources.